Bridging the Gap: Delivering Obesity Pathways that reduce inequality in Northamptonshire and Leicestershire

Leicester and Northamptonshire face some of the highest obesity rates in England, with big differences between communities. In Leicester, nearly 7 in 10 adults are overweight or obese, and more than a quarter of Year 6 children are obese. People from South Asian and Black backgrounds and those living in deprived areas are most affected, with higher risks of diabetes and heart disease. Current services are fragmented, hard to access, and often have long waiting times.

The Leicester and Northamptonshire Integrated Care Pathway (LNICP) will create a new, neighbourhood-based obesity care pathway that brings support closer to home. Each neighbourhood will act as a local hub, linking GPs, pharmacies, schools, Family Hubs, and community organisations. A single referral system will make it easier for people to access help, whether through their GP, pharmacy, school, or self-referral. Digital tools will support triage, track progress, and reduce GP workload.

The pathway will offer a full range of support based on national guidance, including healthy eating and activity programmes, family-focused interventions, and culturally tailored resources. For those who need it, pharmacy-led prescribing will be available under strict clinical governance. Children and families will get extra support through schools and Family Hubs.

This model is designed to reduce health inequalities, improve access, and cut hospital demand. It uses innovative features like digital behaviour-change tools, real-time equity dashboards, and a training hub to build a skilled workforce. By focusing on prevention and early intervention, the programme will help thousands of people manage their weight, improve health, and reduce the risk of long-term conditions.

The project goal is simple: making weight-management services easier to access, fairer, and more effective for everyone in Leicester and Northamptonshire.